Development of sensors and non-destructive analysis to determine the performance of coatings in construction

Tata Steel Europe (TSE) is the second largest producer of pre-painted steel in Europe. To maintain this position, the organisation is constantly trying to improve the current product range, either through the development of best in class coatings for the construction industry, improved offerings in service or through added functionality. As Tata's premium coated products can offer maintenance free warranties of up to 40 years it is essential that the performance under different climatic conditions if fully understood. As the world moves to more digitisation, monitoring and evaluation, the use of very small sensors that can be incorporated into coatings to monitor all critical aspects of the coating are required.

Project Aims:
The project aims of the research will be to :
Work with external companies or internal businesses to assess what is the current state of sensor technology that could be incorporated into coatings
Produce Tata Steel Colors coatings with the chosen sensor technology and collect digital data on the coating performance, environmental conditions and demonstrate links to standard testing data
In parallel use information from other industries such as oil and gas industry on the use of non-destructive techniques to assess the quality of a coating on steel and at what point would maintenance be required
Could the combination of sensors and non-destructive technology be prototyped on an actual building to give a digital performance of the building envelope fabric.

Potential impact
The COATED2 CDT will support the aims of the EPSRC/TSB SPECIFIC IKC and the EPSRC CIM in Large Area Electronics at Swansea University through the provision of 40 research engineers (REs). The SPECIFIC IKC has ambitious targets to create buildings that are power-stations through the use of functional coatings. The targets include:

- A £1billion UK manufacturing sector creating business opportunities with export potential
- Creation of around 7,000 manufacturing/construction sector jobs
- Generation of up to 1/3 of the UK's renewable energy target
- Reduction in CO2 emissions of up to 6 million tons

The CIM in Large Area Electronics has key aims that are synergistic with the IKC, in particular to address the challenges of low-cost manufacturing of multi-functional LAE systems and to support the scale-up of technologies for functional materials. Both projects have shared technologies and processes and RE support through COATED2 will have significant impact on achieving their aims through:
- The supply of highly trained and enthusiastic REs for a growing new industry base
- Encouraging radical thinking for REs in terms of optimisation and up-scaling of laboratory concepts to an industrial scale
- Achieving greater engagement with new and existing industry and academic partners.

The COATED2 RE cohorts will provide impact in a number of key areas -

Knowledge
- Research projects defined by industry with a real scientific or engineering need at their core ensuring relevant research is embedded within the industrial partner/University.
- Engagement of multiple partners through the CDT/IKC's open innovation arrangements permits sharing of knowledge between otherwise discrete industries
- Each RE will produce 3 publications and attend 1 international conference disseminating knowledge into the academic community.
- RE research will be evidenced in taught modules ensuring that quality of training is enhanced year on year.
- Development of new technologies will create a lead for the UK in up-scaling of complex functional coated products.
- Training modules are accessible to Industrial partners providing knowledge beyond the scope of the core CDT.

Economy
- Future industry leaders will be created from the CDT. 96% of previous REs at Swansea have moved onto industry related careers.
- Innovative new products and processes will catalyse new industries and technology advances in established manufacturers generating wealth.
- 8 Patents have been filed by the IKC since 2011 and REs are critical for the on-going development of IP exploitation.
- SPECIFIC Innovations has been established to develop business models and spin-out companies for the exploitation of IP created through the CDT and IKC attracting inward investment.
- The facilities within SPECIFIC and the CIM coupled with extensive industrial partners bridges the gap between research and wealth creation ensuring that outputs from the CDT are maximised.

Society
- REs will engage in active outreach to promote their research and attract more people into STEM activities.
- There have been over 1000 separate visits to the IKC/CDT raising awareness of the product potential to a range of end users.
- Research activity at the CDT supporting the IKC and the CIM will contribute towards alleviating fuel poverty, reducing CO2 output and providing energy security
- Water purification, bio-inspired coatings and durability research benefits developed and developing nations.

People
- The CDT will produce 40 highly skilled individuals trained to support industry and academia
- Graduates of the scheme moving into employment will grow networks between academia and industrial partners creating new opportunities for the CDT.
- Shared seminars with other institutions will enable REs to gain insights into complementary research and raise awareness of available facilities and resources